Visualizing the Invisible Through Atomic Light Coupled to Quantum Bonds (Q-VITAL)

In this era of climate emergency, two pressing challenges are monitoring our environment and health. Accurate sensing of small molecules, such as atmospheric methane or neurotransmitters in the brain, is essential to address these issues. Developing advanced detectors across the electromagnetic spectrum is a crucial step forward. Despite significant advancements in microwave and visible frequencies, the 1-30 THz range remains underdeveloped. This ‘THz gap’ persists due to a lack of suitable materials for efficient detection. THz light can penetrate most non-conducting materials and contains critical fingerprints of material vibrations and cosmic background.
This project aims to bridge the THz gap by developing nano-scale, efficient, and low-noise detectors, by demonstrating a radically novel concept of converting low-energy THz light to high-energy visible light using quantum materials such as 2D excitonic systems, quantum dots, molecular emitters, and rare-earth ions. Achieving efficient upconversion requires tackling a multi-scale problem of integrating three widely different length scales—visible wavelengths, quantum vibrations, and THz wavelengths—into a single platform and combining them effectively. Three major advances make it feasible now: (i) my recent demonstration of proof-of-concept upconversion in the mid-infrared regime,(ii) my pioneering construction of robust optical nanocavities, and (iii) advancements in excitonic materials holding strong THz vibrational modes.
This proposal radically departs from existing techniques, which are often slow and require cooling to very low temperatures. By integrating quantum materials with both THz and optical responses in meticulously designed nanocavities, we can trap and confine light, enabling strong coupling of THz fields to vibrations in quantum materials—even at room temperature. The resulting coupled states facilitate upconversion with single-photon efficiencies, paving the way for efficient THz detection with strong light-matter coupling.
A crucial aspect here is the combined bottom-up assembly of novel materials and nano-constructs with advanced functionality and high manufacturability at low cost, aiding future industries and energising the UK’s multidisciplinary science base and strategic advantage. Thus, immediate action is needed for the UK to seize this unique manufacturing opportunity and dominate the potential market. This is vital as we seek functional systems constructed within a sustainable material- and quantum-enabled economy. These detectors will leverage scientific breakthroughs and technological advancements in sensing, with applications ranging from monitoring toxic gases to measuring lipids for healthcare and enabling wireless quantum communication.
Thus, this project effectively bridges the gap between fundamental research and practical applications, catalysing technological advancements with societal and economic benefits. To ensure successful delivery, it brings together leading international scientists with expertise in quantum materials, THz technologies, and advanced theory, facilitating extensive knowledge dissemination and fostering impactful collaborations. Strategic partnerships with biologists and industry leaders will expedite technology transfer.
Aligned with UKRI Innovate UK’s emerging technologies and EPSRC’s vision for discovery-led research and mission-driven priorities, this project is positioned to make significant contributions.
The FLF scheme provides the necessary flexibility for achieving critical objectives: scientific (bridging the THz gap), professional (enhancing the development of the applicant and team, establishing international leadership), and translational (generating intellectual property, fostering cross-disciplinary collaborations). As an early-career researcher with a proven track record of high-impact work and IP development, the PI stands at a pivotal stage where support and resources are crucial to drive this vision forward.